Phos Cycle. Expired Fire Extinguisher Powder - Recycling Feasibility Project

The Phos Cycle Feasibility Study is an economic and technical feasibility project to investigate chemical and mechanical engineering solutions to the challenge of successfully recycling 'Expired Fire Extinguisher Powder '(EFEP).

This innovative project aims to provide a comprehensive solution to the problem of disposing of a product which currently results in landfill and/or illegal dumping. An indication of the scale of the problem is that over 36,000 tons of EFEP needs to be disposed of annually in the UK and EU

Working in collaboration with the University of Wolverhampton and with assistance from the University of Birmingham, the Phos Cycle project will consider a variety of chemical and mechanical processes, to recover the valuable components of this waste product so that can be applied back into commercial industries.

Our project will help develop a clearer understanding of how the fire safety industry globally can achieve a higher positive impact on the environment.

The materials which we aim to recover will also have a positive environmental impact on our target market by offering them a green alternative.

Our vision is to recycle 25% to 30% annually of EFEP within 3 years on behalf of fire extinguisher collection and disposal companies in the UK and beyond.

Our project aims to make the UK the innovative hub for waste recycling of fire extinguishers.